Providing confidence to encourage active travel through the application of AI

This project will produce a software product (web and mobile app) that is designed for the masses and encourages active travel. Given the impact of COVID-19 on the UK and the government's commitment to active travel, there is a need for a tool that inspires people to choose an active lifestyle. What we are developing is a product that can automatically create routes for running, cycling and walking, while providing the user with complete confidence that the route it creates is the best one for them. It does this through the application of natural language generation, meaning we can automatically describe any route we create anywhere in the World. By working with behavioural science experts, we also ensure that the route descriptions that we create are designed to maximise user confidence in the route.